University of Leeds And Dyson Technology Limited

To establish, embed and develop new capability in the design and engineering of non woven fibrous filter fabric for incorporation in innovative vacuum systems.